MyGenomics Optimal Sport Performance

Elite athlete potential has a strong genetic basis affecting strength, endurance, muscle
composition & flexibility. 66% of the variance in athlete status may be explained by genetic
factors. MyGenomics will use its experience in nutrigenetic profiling to develop a sports
performance management system. Our product will contribute to development of elite athletes
and make sports science accessible to amateurs.
Carefully selected genes will be tested to predict the optimal training system individual
athletes. This gene panel will inform the genomic rules incorporated into a proprietary
algorithm for selecting optimum training regime. Gene selection is based upon peer reviewed
data demonstrating:
-linkage in Genome Wide Association Studies (GWAS)
-proven biological function
-human studies linking the variant to efficacy of training
A proof of concept study will compare the efficacy of training plans matched to genotype
versus standard training plans.
The project provides resource for
1 Selection of genes and formulation of genomic rules for training programmes and sports
nutrition
3 Coding an algorithm for genetically-guided sports nutrition and training
4 Preliminary investigations of the influence of epigenetics (control of gene activity by
environment) on performance
5 Proof of concept studies in athletes (40 volunteers)
This project is innovative in 3 respects:
1 Genotyping to predict optimal training regime is untested
2 The influences of epigenetic changes upon the effectiveness of training is unknown
3 Genotype has not previously been integrated with nutrition and training advice to deliver
practical interventions.
This project will provide proof of concept required for subsequent development and
marketing of a training and nutrition system linked to genotype and suitable for amateur and
professional athletes. The project will generate Intellectual property linking a panel of genes
and epigenomes to sports performance via a proprietary algorithm